University of Essex and Buyerdock Limited AKT3 2024

To evaluate market conditions and emerging regulatory requirements in the international textiles industry, and guide development of proprietary software for compliance and consumer engagement.